Optimised colour centre control for diamond quantum technologies

The development and implementation of quantum communication networks enables the possibility of deterministically secure links between remote nodes and is a necessary step in the realization of
distributed quantum computing. Functionally, this boils down to the ability to transmit quantum states across a network. Unfortunately, no network is lossless and therefore we must have some way of "refreshing" the
information as it traverses the network. In a classical telecoms network, this is handled by an amplifier, which detects, amplifies, and re-transmits the optical signal. In a quantum network we must preserve quantum information, not just classical, and the analogue of an amplifier is known as a "quantum repeater". Diamond is an ideal host crystal for a functional quantum repeater due to its superlative optical and thermal properties. Impurities introduced into the crystal can be thought of as "trapped molecules" with associated optical and spin properties. However, the realisation of real-world diamond-based quantum technologies requires advances in materials synthesis, defect production, and defect control. This project will design, fabricate, and characterise active control and readout systems for diamond quantum technologies using novel and established colour centres.

The project will involve but is not limited to:
- the design and fabrication of active devices designed to probe and control the properties of individual and small ensembles of novel colour centres in diamond at room and cryogenic temperatures
- investigation into the fundamental properties of novel and established colour centres using the control devices
- exploitation of novel, low-strain material developed within the Engineered Diamond Technologies project
- development of experimental results into the foundations of an engineered quantum technology, including input into the production of prototype "technology demonstrator" devices in close collaboration with the wider Engineered Diamond Technologies collaboration